North West Regional College and All Pipe Engineering Limited

To develop a unique business and process management platform called DELA (Database of Engineering and Logistical Analytics). It will be an intelligent IT database system that tracks and monitors complete work flow from design and manufacture through to installation and commissioning.